Effect of Retained Austenite on the Bending Fatigue Strength of Gear Steels

The project will involve the development and validation of a micromechanical modelling suite to predict bending fatigue in case hardened gear steels. It is aimed at understanding the influence of retained austenite in the steel mechanical performance. Previous work on retained austenite's influence on bending fatigue properties is not clear, with numerous claims about having positive or negative impact on mechanical properties of gear steels. This project aims to demystify this by finding the optimum percentage of retained austenite for maximum bending performance in specific gear steel. The results shall be used to propose gear processing conditions leading to improved bending fatigue. The project will also assess the stability of the retained austenite during long term service operation, as breakdown of the phase could lead to geometric distortion of the gear leading to reduced performance.

The objectives of the work are as follows:
- Define composition-sensitive models for bending fatigue in case hardened gear steels. Identify the role of retained austenite and the optimum level for improved bending fatigue.

- Understand the mechanisms and conditions of austenite transformation in gear steels.

- Predict microstructural transformation behaviour during gear steel deformation using plasticity modelling and supported by experiments.

- Aid in designing process routes which improve bending fatigue for a given steel chemical composition.

- Perform experiments to validate the models. These include optical microscopy, SEM/SEM-EDX, TEM and X-ray/neutron diffraction for different processing conditions.